Arregated Joinery Platform

Parametric tool kit and digital distribution platform to enable architects and designers to work directly and efficiently with a network of CNC enabled local joinery workshops to deliver good value mid to high end cabinetry.